Egalitarianism Amidst Hierarchy: Social Forms in Adivasi Kondh

At a time of increasing social inequality the need seems ever greater to
examine the possibilities for and persistence of egalitarian values and
social forms. India has historically been seen as the quintessential
example of a hierarchical society, while less well represented in the
scholarly literature are roughly 87 million adivasi or tribal communities
said to be relatively egalitarian in relation to the caste-divided plains.
This long-term ethnographic study intends to critically explore the
conjuncture of egalitarian and hierarchical values amongst the Kondhs
of Odisha, some of those impacted most by increasing inequities.
Exploring the manifestations of egalitarian and hierarchical values
within the context of a marginalised tribal population can yield insights
into the multiple modalities of these two coexisting social forms,
contributing to a greater understanding of the processes through which
inequality and equality and produced, reproduced and contested